Flow Marine - Project consultant bid

Flow is the world's first and only system to provide a browser-based, platform independent user interface which can be used on any client device - smartphone, tablet, PC or on-board bridge display.We intend to add cloud-based access to the system, providing remote monitoring of the location, performance and safety of vessels. A software framework, rather than a marine-specific application, Flow has potential applications across many sectors - transport, home and factory automation and smart city applications. Flow has the potential to be adopted as a global standard for cross-platform data systems.